Cultural Intelligence Profiling

"I’ll need to collaborate with a psychologist and game-developer to develop the behaviours and features, which will translate into creative content. First priority is a Minimum Viable Product (MVP). The MVP will enable me to share the concept with customers and users ready for Beta testing and identify who the likely buyers are and what they are willing to pay for it. I would also like to explore IP, as this will be a new application of cultural intelligence and psychometric data gathering "